CounterMeasure Innovation Application

CounterMeasure are in the mid-stages of development of a completely new concept of drinks dispenser. We are looking to work with an external expert that has the knowledge and expertise required to complete the final complex engineering challenges we face. These challenges include managing an air inlet via a non-return valve, minor work on gearing and assistance with materials to be used. Other work includes aesthetics of the product and creating a working prototype.